CITYLOQUE MOBILE APP

CITYLOQUE
is a city blogging platform, where you can subscribe to cities to see what’s going on where you live or where you travel to. Cityloque is where you can post articles about anything from food reviews and new boutique openings to art events and food markets and see cities like a local.